Transdermal Insulin on Demand

The projects goal is to design and develop a device for transdermal pain free delivery of insulin using a combination of microneedle conduits/channels and other drug delivery technologies. The clinical need for such a device is the poor compliance of the insulin injections currently by diabetics leading to poor control of glucose levels. This can lead to blindness, kidney failure, heart attacks, stroke and lower limb amputation. Hence this project sets out to design and develop a device based on microneedles that can breach the stratum corneum and act as a continuous drug delivery conduit to the skin surface where a drug reservoir will be located. Consequently, it will allow the delivery of appropriate miilligram doses of insulin. The project will use the unique capabilities in precision manufacturing and additive manufacturing techniques for the rapid prototyping of devices. Dr Marlow's group have recently developed novel hydrogel forming microneedles for the delivery of imiquimod for the treatment of basal cell carcinoma and this maybe considered as one of the design options amongst others such as a permanent microneedle 'sheath' to maintain the conduit with or without micromachined 'microvalves'. Hydrogel forming needles if used will be manufactured by spin-casting polymer solutions onto PDMS moulds utilizing centrifugation. The mechanical strength and skin insertion of the device will be characterised along with in vitro assessment of transdermal delivery of insulin using a Franz cell. Upon completion of in vitro assessments, devices will be progressed to in vivo studies in a suitable animal model, such as rat or mini pig.

Project aligned to Advanced Product Design

Potential impact
Pharmaceutical technologies underpin healthcare product development. Medicinal products are becoming increasingly complex, and while the next generation of research scientists in the life- and pharmaceutical sciences will require high competency in at least one scientific discipline, they will also need to be trained differently than the current generation. Future research leaders need to be equipped with the skills required to lead innovation and change, and to work in, and connect concepts across diverse scientific disciplines and environments. This CDT will train PhD scientists in cross-disciplinary areas central to the pharmaceutical, healthcare and life sciences sectors, whilst generating impactful research in these fields. The CDT outputs will benefit the pharmaceutical and healthcare sectors and will underpin EPSRC call priorities in the development of low molecular weight molecules and biologics into high value products.

Benefits of cohort research training: The CDT's most direct beneficiaries will be the graduates themselves. They will develop cross-disciplinary scientific knowledge and expertise, and receive comprehensive soft skills training. This will render them highly employable in R&D in the pharmaceutical, healthcare and wider life-sciences sectors, as is evidenced by the employment record in R&D intensive jobs of graduates from our predecessor CDTs. Our students will graduate into a supportive network of alumni, academic, and industrial scientists, aiding them to advance their professional careers.

Benefits to industry: The pharmaceutical sector is a key part of the UK economy, and for its future success and international competitiveness a skilled workforce is needed. In particular, it urgently needs scientists trained to develop medicines from emerging classes of advanced active molecules, which have formulation requirements that are very different from current drugs. The CDT will make a considerable impact by delivering a highly educated and skilled cohort of PhD graduates. Our industrial partners include big pharma, SMEs, CROs, CMOs, CMDOs and start-up incubators, ensuring that CDT training is informed by, and our students exposed to research drivers in, a wide cross-section of industry. Research projects in the CDT will be designed through a collaborative industry-academia innovation process, bringing direct benefits to the companies involved, and will help to accelerate adoption of new science and approaches in the medicines development. Benefit to industry will also be though potential generation of IP-protected inventions in e.g. formulation materials and/or excipients with specific functionalities, new classes of drug carriers/formulations or new in vitro disease models. Both universities have proven track records in IP generation and exploitation. Given the value added by the pharma industry to the UK economy ('development and manufacture of pharmaceuticals', contributes £15.7bn in GVA to the UK economy, and supports ~312,000 jobs), the economic impacts of high-level PhD training in this area are manifest.

Benefits to society: The CDT's research into the development of new medical products will, in the longer term, deliver potent new therapies for patients globally. In particular, the ability to translate new active molecules into medicines will realise their potential to transform patient treatments for a wide spectrum of diseases including those that are increasing in prevalence in our ageing population, such as cardiovascular (e.g. hypertension), oncology (e.g. blood cancers), and central nervous system (e.g. Alzheimer's) disorders. These new medicines will also have major economic benefits to the UK. The CDT will furthermore proactively undertake public engagement activities, and will also work with patient groups both to expose the public to our work and to foster excitement in those studying science at school and inspire the next generation of research scientists.